Britherm Pipe Insulation

"Historically uniformly thick pipe insulation is employed to reduce heat loss. However, this is an inefficient way of insulating pipes keeping in view that the most of the heat could be lost from the top half section. We propose to develop an innovative thermal insulation for pipes with eccentric cross-section with thicker section on the top and thinner on the bottom. The insulation developed will be usable in all, industrial and domestic, situations wherever pipes need to be insulated. On use, the new product will not only save energy (and costs associated with it) but will also be instrumental in reducing the CO2 emission from the use of fossil fuels.
"